The mechanistic architecture of human action across the lifespan

We propose to develop an AI-based approach to modelling the functional organisation of the human motor system and, in collaboration with our international partners, apply this methodology to provide important insights into motor control across the lifespan. This project is designed around three key objectives that address current methodological limitations and research gaps in our mechanistic understanding of healthy neuromotor development and decline.

Our first objective in developing this AI-based approach is to provide the motor control community with a new toolbox for the modelling of motor coordination. Despite recent theoretical developments in the neural organisation of movement generation, analytical methodologies for testing these theories in neurophysiological and motor-behavioural data are currently missing. Here we will address this gap by developing a novel approach to analysing and modelling the output of neuromotor circuitry in the form of muscular interactions ('muscle synergies'). Crucially, our proposed framework will enable a characterisation of the functional roles of muscle interactions with respect to task performance, introducing a novel perspective to the concept of muscle synergy. Building on our previous work, we will develop novel information-theoretic measures and combine them with AI tools from machine-learning and statistical physics to quantify functionally diverse muscle interactions that are necessary for task performance. This innovation will represent a paradigm shift in analytical approaches that align with the forefront in theoretical understanding on human movement modularity.

For our second objective, we will partner with colleagues in University of Paris-Saclay (France) to provide comprehensive insights into the developmental origins of movement modularity. Together, we will address a current research gap in mechanistically understanding motor development by applying the framework to new-born infants analysed longitudinally from early kicking postpartum to independent ambulation. This partnership represents an important opportunity to delve into the elusive origins of behavioural flexibility in early life through this novel perspective on muscle synergies. Specifically, we will characterise motor development in a way akin to the development of language (i.e. constructing movements by combining simple building-blocks of movement in progressively more complex ways).

For our third objective, we will work with colleagues in New York University (USA) to apply the framework to data on healthy older adults performing activities-of-daily-living. This partnership will significantly improve the mechanistic understanding of senescence on motor behaviour. During this collaboration, we will further develop our framework towards a crucial frontier for the field and practical applications in the effective mapping of brain-muscle interactions underlying everyday movement. By applying it across younger and older adults, we will holistically capture the neuromotor interactions underlying everyday movements and how they are affected by aging. As movement is central to the functional independence of the elderly, our work will inform parallel lines of aging research in the UK. Furthermore, understanding the effect of healthy aging on motor coordination will serve as benchmark against which impairments as a result of age-related diseases can be compared, enabling the discrimination of healthy from pathological decline in motor function.

Ultimately, by comparing our findings across the three age groups (infants, younger adults and older adults), we will characterise the evolution of muscle synergies from early life to older age. In sum, our project proposes a novel perspective to the study of motor coordination via the development of an AI framework to progress our understanding of human action across the lifespan.